University of Ulster and The Verbal Arts Centre (Northern Ireland) Limited

To extend the current accredited, curated, shared reading experience intervention called Reading Rooms Affective Bibliotherapy Model by the development of a new digital, chatbot-based technology platform.